Precision tests on the quantum nature of gravity

The geometric nature of gravity, and its role in providing the causal structure of quantum field theory, gives credence to the idea that gravity may be classical. Through advances in quantum technologies, we can test whether gravity is quantum or classical. Firstly, the supervisor has shown that for consistent classical quantum (CQ) dynamics, there is a trade-off between the amount of quantum decoherence, and the diffusion of the metric, which imposes experimental bounds on any classical theory. This diffusion could be verified using atomic interferometers, and I plan to explore the feasibility of such experiments. Additionally, the supervisor and I have computed the two-point correlation function in the CQ-theory and have found it to be modified at short distances. This pro vides an experimental signature which could be accessible through precision tests of gravity such as those being developed by the Aspelmyer group and Seamus Davis's OGRE experiment in Oxford. I plan to work with these experimental groups to determine the constraint such experiments impose. Finally, in another paper, we have developed a model of classical-quantum interaction to highlight the features of any CQ-theory. The aim is to develop the framework, as well as the experimental architecture for such tests.